Making Reading Real

Introduction
Millions of people in the world live with reading difficulties due to stroke or neurodegenerative conditions affecting the back of the brain - the area that controls vision. This is a devastating experience that has a pervasive and enduring impact on people's lives (see Figure below). In my research, I found a way to manipulate the text displayed in a reader device to compensate for this brain damage and enable reading in this population. In the current project I aim to transform these manipulation techniques into a commercially viable software.

Methods
A browser-based and app-based prototypes of the reading aid will be developed to enable market research. Desirability, feasibility and viability will be tested through interactive testing of the mentioned prototypes with end-user. Surveys, focus groups and field trials will be used for this purpose. I will receive coaching and mentorship from Zinc to develop a business plan to take forward beyond the award.

Expected results
This app will: 1) fill a global gap in healthcare, since no other assistive readers exist for people with neurological conditions, 2) be universally available, free of charge, across all operating systems and web-browsers so no one with access to the internet will face barriers to use it, 3) have customized settings to suit the type and severity of neurological impairment, 4) operate in any language, that is, give millions of people in the world the opportunity to read again, and 5) my international implementation plan will make the reading app widely recognised in healthcare and rehabilitation settings worldwide.